Automatic Carbon Neutral Road Transportation

The aim of the project is to deliver a new advanced software tool that will automatically measure and mitigate CO2 emissions of road transportation using an employees schedule data.